Port of Aberdeen: Shore Power in Operation

Ports and the vessels operating therein play a key role in decarbonisation activities and can be enablers of change across multiple sectors including maritime, transportation, energy and logistics. Our goal is to accelerate transition to Net Zero by eliminating emissions through the development and introduction of innovative technology and processes.

This project, an at-scale demonstration project for a landside and vessel-side shore power system in Port of Aberdeen's (PoA) North Harbour will have wider implications across the UK maritime sector and aligns with emissions reductions goals published in the DfT Clean Maritime Plan, 2019\.

The demonstrator project follows the previously completed Feasibility Study in CMDC1 which developed an outline system design for demonstration scale shore power facilities for seven berths and an Outline Business Case (OBC).

The project aim is to reduce emissions in port, prove technical and economic viability of shore power and will also support Aberdeen's journey to becoming a Net Zero Green Port, cementing the position of NE Scotland as the key support centre for North Sea energy industry, both conventional and renewable.

The project will assess and analyse the initial landside and vessel-side infrastructure build and technical performance alongside commerciality assessments, which will also consider needs in respect of subsidies and/or short-term incentives, designed to accelerate uptake of the high TRL technology. The findings will form the base from which roll out of shore power can be achieved at PoA and across other UK ports and the wider vessel community to increase competitiveness on the road to net zero.

Implementing shore power in Albert and Mearns Quay saves 62,000 tonnes of CO2e over the scheme lifetime (20 years). This equates to an 82% reduction in carbon emissions compared to the counterfactual of burning marine fuel whilst at berth and equivalent to 8% of total harbour emissions. Rolling fully green shore power out in all areas of the harbour could result in 34,000 tCO2 per annum emissions reduction - 78% of total harbour emissions.

The project will also undertake academic research to determine environmental and economic impacts and key lessons across three main areas of project construction and operation, project economics and multi-stakeholder collaboration with dissemination in multi-format: including a written report, and webinar for UK port, shipping, Government stakeholders. And consideration to replicability of the proposed approach within other port environments where grid network constraints need to be addressed to support UK wide port decarbonisation activity.